MCR app - cyber security

We have developed a mobile application for university students to carpool and rideshare. The user's real-time GPS information, contact information, and a variety of other personal data is kept by us in order to provide our product and service. We would like help in determining the best method to keep this sensitive data secure, and help in the design and development stages of implementing these methods.

We would like an external expert that has experience dealing with mobile application security to help us determine the best methods of data collection and sensitivity, as well as the security of our systems.